Business, Economics and Trade UK Parliament Thematic Research Lead

The Parliamentary Thematic Research Lead on Business, Economics and Trade, will be
embedded in the UK Parliament, working alongside parliamentary staff. This lead role will
bring the research perspective to work carried out by select committees, libraries and
Parliamentary Office of Science and Technology (POST).

The role will include leading horizon scanning and futures work and supporting
parliamentary staff to take a strategic approach to planning their work programmes,
including supporting the development of committee Areas of Research Interest.
The Thematic Research Lead will identify upcoming needs for Parliamentary Academic
Fellows and opportunities for co-production of briefings between academics and
Parliamentary staff. They will connect and expand their networks (including research,
learned societies and industry) to support parliamentary activities and will liaise with those
in the Government CSA Network team. This will enhance engagement with those working
in research to policy, fostering collaboration and knowledge exchange.

The Thematic Research Lead will liaise with UKRI and its research councils to enable
increased parliamentary impact of UKRI investments. They will share insights from
Parliament back to the research councils and UKRI; by doing so, they will contribute to the
development of the research-policy ecosystem.

The Thematic Research Lead will support with identifying the skills and experience needs of
members of the parliamentary thematic team and relevant development and training
opportunities. They will also help to identify opportunities for secondments, placements or
people-exchanges both into and out of Parliament.

Beyond working in their policy area, the Thematic Research Lead will work as part of a
network with the other Thematic Research Leads to identify cross-cutting opportunities or
issues and develop strategic responses, share information, learning, insights and best
practice.